Innovation Voucher Application

Development of Forensic Testing kits for eliminating theft of precious materials such as lead and copper from buildings and building sites. These kits would result in a better build environment whilst aiding police and forensics in the fight against this crime which is believed to cost the economy £700m a year.